Public Engagement with Robotics, Animatronics and Artificial Intelligence

Robotics, Animatronics and Artificial Intelligence are ideal vehicles for building public engagement in science, engineering and technology; they are subjects that are intrinsically compelling and engaging.A major step needed to achieve effective engagement with the contemporary issues in these areas is the building of the required skills and relationships amongst the scientists and engineers, and the facilitators and deliverers of events. However, engineers have identified the need to spend more time on research as a major drawback for engaging with the public , so finding the time to develop these skills and produce high quality public engagement activities is difficult.In September 2007 an EPSRC stage award funded the 3-year Walking with Robots (WWR) programme to provide support for those in robotics and related research to deliver public engagement events. However, in order to deliver innovative public engagement activities based on their research, WWR network members must seek additional funding from external bodies (e.g. industry, government, charities and learned institutions). WWR is now a continually expanding network of engineering researchers and public engagement experts. Over the last eight months the WWR has had a considerable amount of success in running a number of small-scale, repeatable activities as they involve a more achievable commitment for the majority of active researchers in this field.This project will devise and run a residential workshop with the aim of efficiently developing a number of these small activities, at the same time as strengthening the public engagement skills of both existing WWR network members and new researchers.* Over the course of a 3-day workshop, participants will experience the lifecycle of a public engagement event from conception through delivery to evaluation. The running of the workshop in such a condensed format seeks to reduce a prolonged pressure on research time in order to devise and deliver a reusable public engagement activity under the theme of Robotics, Animatronics and Artificial Intelligence. * The delivery phase of the project will capitalise on the momentum such a workshop will generate the applicants seek to use the output of the workshop at a number of science festivals during 2008. The festivals have been deliberately chosen as they have large numbers of attendees and are spread both geographically and over time. This means that regardless of the location of the researcher they should be able to attend a festival.